COVID-19 Emergency Department Platform

The Emergency Department Platform is an App and Browser based resource that allows ED's to rapidly disseminate vital protocols and learning materials to all trainees and staff.

This is needed now more than ever with the outbreak of COVID-19\. Rapidly changing protocols and the necessity for doctors to work outside their area of expertise is rising and will continue to be an increasing concern.

The solution has been designed and developed by the end user. Declan Kelly the CEO of Eolas Medical is both an emergency medicine doctor and software developer with years of experience of working in the NHS on the ground floor. This has allowed for the development of an intimate knowledge of what resources are exactly needed. With limited methods of rapidly disseminating protocols that change at pace, doctors and nurses are at risk of operating using out-of-date guidance. Everyday the guidance for how to manage/test/treat complex COVID-19 patients is changing, each department needs a method to communicate these changes rapidly while maintaining control over their own department specific content.